OSPREH: Optimising Speed, Productivity, Resilience and Efficiency in Healthcare

OSPREH stands for **O**ptimising **S**peed, **P**roductivity, **R**esilience and **E**fficiency in **H**ealthcare

The NHS is a non homogenous organisation that must interface with external pharmaceutical, supplies and testing laboratories. The sharing of resources between hospitals and optimised, rapid, reliable and prioritised interfacing with external suppliers and service providers could increase the resilience of the system when faced with the sudden impact of a dramatic event.

Typical cases include the sharing of PPE stocks, the laboratory testing of blood pathology and the urgent supply of cancer treatments to hospitals unable to make the cytotoxic drugs locally.

In each of these cases we can show that the NHS is not resilient, lacking speed of service, reliability and efficient productivity.

OSPREH's vision is to apply state of the art aerial drones in combination with robotics and AI methods to speed up the interconnect between different hospitals and external bodies.

Key to this vision is the development and evaluation of ergonomic SMART drone pad control centres, highly automated to deal with drone transport; specifically addressing in bound outbound flight safety and security, drone maintenance, drone garaging, as well as origin and endpoint parcel/item handling.

In addition to this, OSPREH will perform SMART tracking of items (assigning priority and deadlines), the AI providing recommendations coordinating both drone logistics and hospital work flow.